The University of Lancaster and Thames Water Limited KTP 22_23 R3

To deliver new expertise on the impacts of floating photovoltaic solar panel arrays on drinking water reservoirs. This will allow such deployments to balance maximal generation of low carbon electricity with minimal water quality and environmental impacts